Project REVO: Hybrid eBike Sharing Technology

Swytch Technology and Insat International are working together to deliver a revolution in e-bike sharing. This project will create a truly multi-purpose hybrid e-bike: a fast and lightweight bicycle with cargo carrying utility features that can meet your daily transport needs.

The e-bike is paired with a groundbreaking new removable power bank that provides up to 10 miles of electric-assisted range, while being small enough for users to carry in their pocket and charge their own devices as well. E-bikes are currently held back from shared schemes by high cost and high weight -- but this project aims to transform the market through innovation.

Swytch Technology are pioneering experts in modular e-bike technology, having achieved market traction with the Swytch e-bike Conversion Kit.